Computationally-Guided Catalytic Methods for C-C Bond Formation

This collaboration will explore new methods for C-C bond formation, based on a class of iridium(I) complexes developed at the University of Strathclyde. Recent work has employed this catalyst class in a limited range of substrates within the proposed transformation and the developing methodology is now primed to be tuned and appreciably extended. This project will develop a theoretical and mechanistic understanding of the process, including substrate and ligand parameterisation, to optimise the reaction conditions, and, if required, design new catalyst systems that will considerably broaden the scope of this process. Ultimately, the new methods will be applied to rapidly generate a range of new, sp3-rich scaffolds of pharmaceutical interest, which would be challenging to access via other means.
The University have recently extended their well-established iridium-catalysed methods for hydrogen isotope exchange and alkene hydrogenation, whereby suitable allylic alcohol intermediates undergo coupling with a range of nucleophiles to form new C-O, C-N and C-C bonds. The applicable scope explored so far with respect to carbon nucleophiles for C-C bond formation has been limited to a small number of nucleophiles and allylic alcohol partners. The proposed work will fully explore C-C bond formation process, with full investigation of the substrate scope and optimisation of catalysis reaction conditions. Targets will include mixed saturated/unsaturated heterocyclic scaffolds that will be of particular interest within medicinal chemistry, as well as to the wider synthetic chemistry community. In addition, kinetic and mechanistic studies, and in silico ligand design, will be used alongside ligand parameterisation approaches to identify novel candidate catalyst complexes, which will then be prepared and evaluated, with the experimental results then feeding into further iterations of in silico design.
The PhD student will receive elevated levels of training in the areas of preparative chemistry, reaction mechanism study, DFT calculations, experimental and theoretical ligand parametrisation, and associated analytical/spectroscopic requirements.
The main EPSRC research areas addressed are Catalysis, Computational and Theoretical Chemistry, and Synthetic Organic Chemistry.